A public dialogue project on the character, causes and consequences of ecosystem change in the UK and their implications for policy development

This project implements a programme of public dialogue on the methods, analyses and recommendations of the UK National Ecosystem Assessment (UK NEA, 2011) and its recent follow on work (NEAFO). The UK NEA/NEAFO draws together a wealth of scientific evidence on the character, causes and consequences of ecosystem change and many of the concepts it deploys are central to future applications of natural and social science research. Yet government knows very little about how this path-breaking work reflects wider public aspirations and concerns about the natural environment, and how it is valued and managed.

The purpose of this dialogue project is thus to engage publics in a process of critically inspecting the concepts and key scientific findings of the NEA/NEAFO and their real and emerging applications in environmental decision making. Within this, the project considers the extent to which the policy response options reviewed by the NEA/NEAFO are considered credible by publics in the light of present challenges and future risks.

The dialogue process involves approximately 120 members of the general public interacting with policy and scientific researchers through a series of Regional Citizen Panels across the UK to evaluate NEA/NEAFO findings in a local context. The outcomes of this process will feed into a National Citizen Panel, where a cross section of dialogue participants will interact further with NEA stakeholders to refine and prioritize areas for the future development and application of NEA/NEAFO concepts and evidence.

Potential impact
The public dialogue project exercise will help inform implementation of the Defra Natural Environment White Paper as well as influence Research Council decisions, projects and programmes, addressing issues such as the links between human health and wellbeing and ecosystem services. The work will also provide valuable background input for Foresight studies and TSB initiatives. Other LWEC partners likely to benefit include the funders of the NEAFO, the Department of Health, Forestry Commission, Natural England, equivalent bodies in devolved administrations and the Department for Communities and Local Government and its associated local authorities. The outcomes of the public dialogue will have particular relevance to the specific departmental policy developments including:

* Defra: The Department is committed in particular to embedding UK NEA science in a range of policy areas as part of its Action Plan for embedding an 'ecosystems approach' in to decision making. This includes the development of payment for ecosystem services schemes, the piloting of biodiversity offsetting, the delivery of 'Local Nature Partnerships' and large scale nature restoration projects, such as the 'Nature Improvement Areas'.

* Department of Communities and Local Government (DCLG): Better understanding and engagement with science may lead to more efficient approaches to environmental management through improved understandings of the opportunity spaces within the National Planning Policy framework including the recognition of value of ecosystem services and through the delivery of the localism agenda within neighbourhood plans and wider championing of community ownership of assets and services. The 'golden thread' of sustainable development will also have a stronger more robust policy framework which will increasingly be used in planning decisions and consultations in the absence of any statutory plan.

* Department of Business Innovation and Skills: Better understanding and engagement with the Local Enterprise Partnerships who are now assuming strategic planning roles. The linkages with local planning authorities are being developed set within novel ideas of a single funding pot for delivery. At the heart of these should be the recognition of the environment as a key asset in delivery of economic growth.

* Department of Energy and Climate Change: One of the policy contexts in which the UK NEA science sits is to link issues of ecosystems change to wider debates of energy security and responses to climate change.

In addition the dialogue work will build on and complement the public dialogue work that Sciencewise has already supported through the LWEC Citizen's Advisory Forum and the Natural England Nature Improvement Areas public dialogues. The LWEC Advisory Forum (July 2010 to March 2011) focused on climate change and flooding but one of its recommendations was that public engagement should be supported at an 'up-stream' level, where research strategies are still emergent, and where the maturity of an agenda allows the public to consider a broader range of possible solutions and approaches with greater rationality (as in the NEAFO). The Natural England Nature Improvement Areas public dialogues have just begun (April 2013 to March 2015) and present a more devolved model of public dialogue with engagement being co-ordinated by local partnerships and focusing specifically on biodiversity and local management strategies. The NEAFO dialogue work will take a more structured methodology and look at a wider range set of issues, and it will be interesting to compare findings as the projects progress along a similar timeline.